Fernhay Distributed Power on Wheels (DP0W) and Bespoke My Ride (BMR) project

Our innovation is a battery powered bicycle trailer requiring no additional pedalling or
braking effort from the cyclist even with a heavy load. Within transport it sits between small
vans and the cargo bicycle transporting equipment or freight up to 100kg. In its operational
capacity it enables the commercial use of electric power tools replacing petrol products such
as lawnmowers and circular saws at significantly lower running costs.